Mutation and recombination in the human genome

All normal and pathological variation in human DNA arises from two processes that operate when DNA is transmitted from parent to child. The first is mutation, causing changes in the sequence of DNA either at a single base or at the larger scale of deletion or insertion of pieces of DNA. The second is recombination between chromosomes, a process operating during egg and sperm production that reshuffles DNA diversity into the endless new combinations seen in human populations. Recombination can also cause mutation when chromosomes pair up incorrectly, leading to duplications and deletions which often have disease consequences. Thanks to genomics programmes, we know a lot about patterns of human DNA diversity. In contrast, we still understand little about the dynamics and processes of mutation and recombination, and how resulting genetic changes are moulded, by for example natural selection, into the patterns of diversity seen in human populations. We are addressing this problem by analysing single DNA molecules, particularly in sperm, to gain direct insights into the types and rates of change going on within our DNA. We will look at DNA as it goes through the recombination process to learn more about why recombination events occur where they do in human chromosomes, what happens to DNA during recombination, and whether there is a link between recombination and mutation. We will also look at how recombination can lead to changes in gene copy number in human DNA, with particular focus on very common types of mutation that result in inherited anaemia. We are also developing new methods for investigating how pieces of DNA can be spontaneously lost, how jumping ?parasitic? DNA moves around the human genome, and how fundamental changes to the DNA sequence itself can arise. This ambitious research will help to understand the basis of human genetic variation and how pathological changes arise in our DNA, with potential applied aspects ranging from assisting in genetic counselling, through identifying factors that predispose to infertility and chromosome abnormalities, to producing new methods for identifying environmental factors that might influence human mutation. This work will interface with other research on human DNA instability in the Leicester MRC Co-operative Group on Human Genetics, and will be presented to lay audiences through a programme of talks to the media, schools and the general public, where we use aspects of our work to inform on basic issues in human genetics.

Technical abstract
Current descriptive databases of sequence and structural variation in the human genome are of major importance in facilitating genetic analysis, and provide a view of human genetic diversity complementary to that obtained through descriptions of pathological changes in human DNA. What is lacking is an understanding of the underlying dynamic processes operating in the human germline that create this variation. We will address this by direct mechanistic analyses, using single DNA molecule methods largely pioneered in our laboratory to access rare events. In a continuation of work currently funded by the MRC, we will extend our exploration of meiotic recombination. Specific goals include the characterisation of the most intense recombination hotspots in the human genome and their use to investigate recombination initiation and processing, to test whether recombination is mutagenic, and to identify DNA sequence and epigenetic factors that control hotspot activity and influence recombination outcome. This work will be extended to investigating ectopic recombination between repeated DNA sequences, with particular focus on unequal exchange operating within gene families, a major driver of pathological DNA rearrangements. Specific issues include the balance between mitotic and meiotic recombination, the rules governing duplication and deletion, the identification of elements that control exchange and the relationship between allelic and ectopic recombination. Information on germline dynamics will be used to explore levels of selection operating within human populations on loci that show copy number variation. We will also develop new approaches to investigate directly the dynamics and processes of spontaneous deletion in the human germline, to characterise de novo transposition events in human sperm, and most challengingly to detect de novo base substitutions and to characterise factors such as germline lineage structure and germcell selection that can influence mutation load. This work will generate new methods for monitoring de novo heritable mutation and will yield fundamental insights into sequence turnover in the human germline and the origin of pathological variants. Without this knowledge, we will never fully understand human DNA variation nor forces such as selection that operate at the population level to create patterns of contemporary human DNA diversity. This fundamental research programme lies at the heart of our current MRC Co-operative Group on Variability, Instability and Pathology of the Human Genome, and heavily interfaces with other research at Leicester involved in exploring human genome dynamics, diversity and disease.